How can block chain be used to create a fair, decentralised music economy and encourage creative new methods of making and distributing audio

This project lies within the creative sector and explores the current commercial/economic aspects of digital distribution and curation of audio /music. Currently the biggest challenge to the music economy is piracy, which haspermanently changed how we engage with music forever, causing audio practitioners to find it increasingly difficult to generate revenue from their practice. Imogen Heap's work exploring distributing music via blockchain offers a fair,decentralised and secure solution to this problem, as well as new creative ways of sharing audio. There is, however, very little published material on this or practical applications available.